Search for the 3 - state in 220 Th

An experiment has been performed at the Legnaro National Laboratory to study the evolution of octupole collectivity at high spins in the radium and thorium nuclei close to A = 220. The data set produced by this experiment contains appreciable numbers of high-fold gamma ray coincidences which has allowed for the isolation of a clean 220 Th signal. Through this data it is hoped that the identification of the 3- state in 220 Th can be made.